Extracellular histones as physiological cell communication signals that modulate cell fate

Histone proteins package DNA into chromatin, allowing it to exist within the physically confined space of the cell nucleus. A plethora of histone post-translational modifications (PTMs) modulate the recruitment of gene regulators to chromatin, influencing gene expression. The aim of this work is to explore whether histones have fundamental developmental roles outside the cell.

Histones are one of several intracellular molecules released during cell death that can promote damage-associated cell signaling. Representing a new paradigm, we have observed that histones are released to the extracellular space of live stem cell cultures during cell fate transitions. We hypothesize that histones are actively trafficked from live cells to the extracellular space, where they act as signals that impact on cell fate and function. We envisage a model whereby histones act as ligands to cell receptors, eliciting downstream signaling events and gene expression outcomes. PTMs may modulate histone binding to receptors, as they do to transcriptional regulators. Extracellular modified histones may thus comprise a novel and finely tuned cell communication mechanism in normal development and homeostasis. It is plausible that differentially modified histones act as ligands to some of the >100 existing orphan receptors.

We will use pluripotent stem cells as a developmentally relevant and metastable cell type where cell identity changes can be elicited by extracellular signals. As proof of principle, we will focus primarily on the histone PTM citrullination, where our lab has world-leading expertise and unique tools, such as genetically modified cells and modulators to the catalysing enzymes.